UFeud.com web development

"UFeud is the next generation of social networking offering an uncensored personal & educational development forum with unique app features on EVERY subject imaginable!

UFeud helps people to explore different opinions, beliefs, ideas, and experiences across the globe. We are the world's number one ""social unity site"".

Whether you like to ""mass debate"", network with new people or simply develop your knowledge on new subjects; get your feuder profile and join the conversation: www.ufeud.com. Express yourself!"